Non-Imaging optics Makes for Richer Observation Data

NIMROD: Non-Imaging optics Makes for Richer Observation Data These new sensors will use Imaging ?
to create a new type of single pixel camera. Although these techniques are common in the solar domain, this is first time
anyone has attempted to use signal processing techniques to build an imaging system out of non-imaging optics. The
potential of the NIMROD attentional sensors is extraordinary, but there are significant research challenges to be overcome
in order to realise this step-change. The visual data produced by these sensors is utterly unlike that of a traditional
camera, rendering decades of research on computer vision and artificial intelligence unusable. This studentship will focus
on developing the fundamental signal processing, imaging and machine learning techniques necessary to extract meaning
from such a data stream.